Product development clinical trial and commercialisation of revolutionary bedside sleep device SleepCogni.

Trouble to fall asleep or waking up in the middle of the night is a problem 1 in 3 around the world face. A lack of sleep leads to unhappiness, reduces performance, increases the risk of accidents and poses severe hazards to health, including cardiovascular disease and cancer. Current treatments for sleep issues do not work or are too costly, and the most frequent treatment, the sleeping pill, is highly addictive and does not provide a long-term solution. We have now developed a credible and innovative solution to the global sleep problem: SleepCogni, the bedside medical device that helps you sleep; integrating the latest scientific insights into sleep. Amongst its many features it provides a technological embedding of a treatment known to improve outcomes for patients with sleep disorders: Cognitive Behavioural Therapy. We now seek to bring this product to market to help the world sleep. To validate SleepCogni’s measurements and user experience we want to first test it in a laboratory sleep setting, before moving on to a placebo-controlled trial to confirm the effectiveness of SleepCogni to improve sleep.